OPTIME-PA: Optimal MMIC Design of E-Band Power Amplifiers for Satcom using Dedicated Measurements and Non-Linear Modelling

This project will combine the expertise of Filtronic in producing high power amplifier modules for E-band applications with the unique skills and facilities at Cardiff University. The generation of accurate non-linear models of a new generation of GaN transistors will allow Filtronic to accelerate the time to market of leading edge GaN power amplifier modules for satcom applications, targeting the growing market of LEO constellations.

With two cycles of characterisation aimed at identifying the best transistors and then refining models for the specific application, a robust method for the model extraction and the design of optimized PAs will be developed.

Characterisation, modelling and design are key steps in the manufacturing cycle of semiconductor technology, and this project will create a new collaboration between leading industrial and academic entities in the sector that will strengthen the UK position in the global landscape of compound semiconductor technology, since characterisation, modelling and design are key steps of the manufacturing cycle of semiconductor technology.